Role of ERK5 in cell transformation and P53 regulation

Technical abstract
The behaviour of all cells is controlled by a range of environmental factors and this is true during development in the embryo (responding to developmental signals), in the adult organism (responding to environmental changes) and in disease. Environmental changes trigger the activation of biochemical signal pathways inside the cell that act to coordinate the cellular response. These signal pathways are frequently mutated in diseases such as cancer and may represent attractive drug targets. One such signal pathway leads to the activation of an enzyme called ERK5. In this project we aim to understand how ERK5 controls processes such as cell division, cell survival and cell movement. In doing so we hope to better understand the normal function of ERK5 but also to determine if ERK5 is a good drug target in cancer.